The earliest exploration of land by animals: from trace fossils to numerical analyses

This proposal aims to address an important long-standing palaeontological question concerning the timing and nature of the animals who undertook the earliest explorations on land in Earth's history. The main focus of this proposal is to use trace fossils, combined with cutting-edge theoretical and numerical approaches, to identify the earliest traces left by the movement of animals on land, to determine their putative trace makers, and to establish their mobility and sensory capabilities. This work will involve integrating concepts and methods from mathematics and computational mechanics with palaeontological and sedimentological approaches, thereby establishing a new quantitative ichnological framework. To achieve this I will: (1) use statistical approaches to establish a set of metrics that can quantitatively identify the producer of trace fossils; (2) establish a semi-resolved coupled Computational Fluid Dynamics-Discrete Element Method to reproduce trace formation on land, under water and on microbial mats; (3) conduct a dimensional analysis to find out the scaling law relating trace fossil instability (an indicator of terrestrial traces), animal mobility and environmental parameters; and finally (4) use the obtained scaling law to investigate putative terrestrial traces from the Ediacaran and Cambrian periods. This project will enhance research in the area of quantitative ichnology, with broad implications in the Earth sciences, evolutionary biology and ethology. This project will enable me to develop as an independent interdisciplinary researcher working across palaeontology, computational mechanics and evolutionary biology, ultimately allowing me to establish my own international research team.